Analysis of gender/class (in)sensitive responses in criminal sentences of women convicted for causing the death of their newborn children in Argentina

This research will be the first in South America to examine the underlying gender and class biases that permeate judicial discourses in decision sentences of women accused of killing their newborns, framing these in terms of violence against women. The study will conduct a qualitative analysis of court transcripts of criminal cases including 'homicide aggravated due to family bond' and 'person abandonment', pronounced between 2019 - 2022 in Argentina. The findings of this work will determine the legal consequences of sentences potentially tarnished by mysoginistic and classist assumptions regarding the defendants under Argentinean legislation, understanding of these as 'institutional symbolic gender-based violence.'